Stitching Together

The Stitching Together project aims to develop improved critical understandings of participatory textile making as an emerging methodological approach to research by creating a sustainable network of researchers, project commissioners, professional textile practitioners and enthusiast maker groups. It will establish critical dialogue around participatory textile making methods, collate examples of best practice and argue for their value in research. The network will disseminate this knowledge to academic and non-academic audiences and prompt new participatory research initiatives.

The familiarity of textile making processes such as sewing and knitting means these activities are accessible to participants and researchers in varied contexts across a range of disciplines, from clinical medicine and occupational therapy to community building and sustainable development. Researchers using participatory textile making activities are gaining rich insights into questions of artistic, scientific, social, material and cultural value. Despite this diversity, there is little academic material supporting the development of robust investigative approaches. Although the AHRC Cultural Value project and Connected Communities research shed light onto broader participatory arts activities and issues of community engagement, there remains a problematic gap in methodological confidence which is limiting development in the specific field of participatory textile making. The associated practical, ethical and conceptual challenges are encountered in research and non-research contexts, indicating scope for knowledge exchange to enhance impact and promote good research practices.

In summary, the network will explore three research questions:
- How is participatory textile making being used as a new methodological approach to research?
- What issues does this raise for the validity and effectiveness of the research?
- How do participatory textile making projects engage and impact participants?

The grant will fund network activities structured around three key events that respond to the research questions:

A 2-day Case Study Workshop at Clayhill Arts, Somerset, will bring together researchers using participatory textile making across the range of disciplines to examine ways in which this new methodological approach is being used in research contexts. Sampling these diverse participatory making activities will concentrate discussion in order to identify key methodological issues for further exploration and set the agenda for the second event.

A 1-day Critical Reflection Workshop at the Arts University Bournemouth, with input from researchers, 'critical friends' from associated academic fields, project commissioners and professional textile practitioners, will focus on investigating the validity and effectiveness of these new methodological approaches for research contexts. Findings will support good practice guidelines and critical feedback for peer reviewed case study articles.

A 1-day Study Day at Derby Museum & Art Gallery will be dedicated to exploring how these participatory textile making activities engage and impact volunteer participants. Enthusiast maker groups will be invited to join network discussions on the ethics of volunteer participation, co-creation of works and participant representation in research outcomes. Knowledge exchange between all stakeholder groups will facilitate new lines of collaborative research enquiry.

The network will produce outcomes accessible to academic and non-academic audiences invested in participatory making activities: a collection of peer reviewed case study articles; two further co-authored papers on the methodological value of these approaches; a conference paper targeting museum/gallery outreach coordinators; a short film, illustrative examples and good practice guidelines openly accessible via a dedicated website; and a report disseminated to agencies with policy making influence.

Potential impact
Beyond academic beneficiaries, the Stitching Together network will primarily impact four groups of stakeholders:
- volunteer participants and textile craft enthusiast groups who take part in participatory textile making activities for research and in non-research contexts.
- professional textile practitioners commissioned to facilitate these activities.
- project commissioners from museums and galleries, and third sector educational outreach coordinators delivering participatory textile making activities with their public audiences.
- agencies involved in public funding directives and with policy-making influence concerning public engagement in the creative arts.

Academic researchers using participatory textile making activities frequently overlap with these groups of stakeholders and the network will provide a platform for the contribution of experiences and insights from each of these perspectives. Representatives from these different groups at national (Arts Council England), regional (Craftspace), and local (Derby Museums; Walford Mill Crafts) levels have been invited to join the network to promote knowledge exchange between stakeholders.

Volunteer participants and textile craft enthusiast groups engaged in participatory textile making activities will be impacted both indirectly and directly. Indirectly, the improved practices of researchers, professional textile practitioners and commissioners will enhance the quality of their experiences of participatory textile making activities and the representation of their involvement in future research outputs. Those who engage with the network directly at the Study Day event will gain an awareness of what engaging in these projects involves and contribute to a mutual understanding of the ethical implications of their participation. They will also have the opportunity to discuss potential collaborative research initiatives with other stakeholders.

Professional textile practitioners will develop improved understandings of the ethical dimensions of their work undertaken with volunteer participants. Participation in network events offers an opportunity to reflect and share their experiences, contributing to their professional development. Greater awareness of the value of their approach in research contexts will enhance opportunities for new collaborative research initiatives.

Project commissioners and educational outreach coordinators will develop a more sophisticated understanding of the demands of participatory textile making activities as well as the manifold benefits to both individuals and communities. As a result, an improved awareness of the creative potential, practical challenges and ethical implications will enrich their engagement with professional textile practitioners, volunteer participants and researchers. The network will offer opportunities to develop proposals for new collaborative research initiatives.

Agencies and policy makers: network activities and outputs intend to influence policy concerning participatory textile making projects. Invited 'critical friends' with direct links to influential policy-making agencies (Arts Council England; Crafts Council) will help to raise the profile of participatory textile making activities outside the network, ensuring a better understanding of these research practices and their value to commissioning organisations and their communities of participants.